Domestic violent crime in the global age of governance: The role of domestic violence protection orders in reducing re-victimisation

The Council of Europe Convention on Preventing and Combating Violence Against Women and Domestic Violence ('Istanbul Convention'), (2011), is the first legally binding international instrument calling for stronger legal and community based responses to the global problem of domestic violence and abuse. It contains a comprehensive legal and policy framework outlining state parties duties to respond to domestic violence (DV) through prevention, the protection of victims and the prosecution of perpetrators: Article 50 stipulates the role of law enforcement agencies in securing immediate protection for victims; Article 53 identifies civil law measures, such as protection orders, which should be made available to victims; and Article 11 requires state parties to collect disaggregated relevant statistical data and support research.